Information Design for Diagnostics: Ensuring Confidence and Accuracy for Home Sampling and Home Testing

n this inter-disciplinary project, information designers are working with diagnostic technology researchers on the design of procedural instructions and information to accompany home testing and home sampling kits.

COVID-19 testing has placed an unprecedented burden on diagnostics services and sample collection remains a major bottleneck. Samples taken at home can be sent to labs, avoiding the need for sample collection at a clinic or hospital. Point-of-care testing technology can also allow testing in the home, without requiring a diagnostic lab. In both home sampling and home testing, simplicity and accuracy is critical to compliance.

We will design spoken and written instructions for home sampling - where fingerstick blood is sent to central labs for testing; and for home testing using conventional lateral flow rapid tests. Information design methods, including evaluation of effectivenesss with a cohort of volunteers will ensure that the needs of users are met. We will combine established information design principles with novel methodology exploiting videolink research plus 3D printed models of home testing equipment to develop a complete set of guidance for a wide range of home diagnostics.

By contributing to the success and viability of mass home testing, our work will have economic, social and health impact and unburden health centres with people that need to physically attend for testing.